The Brain’s Internal Clockwork: How Brain Network Dynamics Shape Human Behaviour

Every thought, memory, or decision we make depends on different parts of the brain working together in networks. While we know a lot about which brain regions are connected, we know much less about their timing. Our ability to act quickly and adaptively relies on how efficiently these networks can switch between tasks, yet the temporal rules that govern this switching remain unknown.
Recent work I have led has uncovered evidence that brain networks activate in recurring cycles lasting just a few hundred milliseconds. Analogous to sleep cycles, these “brain network cycles” are the first concrete evidence that the brain operates with internal clocks that shape how we think and behave at very fast timescales. Early results show that these cycles predict behaviour and are influenced by genetics, suggesting they are fundamental to brain function. Yet we still do not know how these cycles arise, what role they play in cognition, or whether they could be harnessed to improve brain health.
The challenge
Neurological and psychiatric conditions, such as depression, schizophrenia, and Alzheimer’s disease, are increasingly recognised as disorders of network function. At the same time, brain stimulation therapies such as transcranial magnetic stimulation are being trialled for these conditions. However, current approaches lack the ability to deliver stimulation at the right moment because the brain’s internal timing mechanisms are not yet understood. This limits their effectiveness and highlights the urgent need for temporal biomarkers that can guide interventions.
Aims and objectives
This fellowship will transform our understanding of brain network dynamics by addressing three core objectives:

Mechanisms: uncover the rules of temporal organisation in the brain by comparing models of cyclical activity with other models of brain dynamics, such as neuronal avalanches and travelling waves.
Function: determine how these cycles constrain or facilitate behaviour, using large open datasets and a new experiment testing how precise timing influences cognitive performance.
Intervention: establish whether these cycles can be targeted in real time using neuromodulation. I will develop software for real-time analysis of brain networks and pilot closed-loop interventions to test whether stimulation at optimal moments can alter behaviour.

The project combines advanced analysis of magnetoencephalography (MEG) data, whole-brain computational modelling, and novel closed-loop experiments. It will be delivered with support from international experts, including placements at Yale University for cognitive task design and at Universitat Pompeu Fabra in Barcelona for whole-brain modelling.
Potential applications and benefits
This research will generate new theories of how the brain organises itself in time and provide robust tools for measuring these dynamics. It will benefit:

Researchers, through open-source software, theoretical frameworks, and accessible datasets.
Clinicians and patients, by laying the groundwork for precise brain therapies that deliver stimulation at the most effective moment, potentially transforming treatment for millions.
Industry, by informing applications in digital health, wearable technology, and human–machine interfaces that adapt to brain timing.
The public, through openly available data, methods, and results, complemented by science–art engagement projects and PPI workshops.

In the UK alone, more than 16 million people are affected by neurological or psychiatric disorders. By advancing understanding of brain network cycles and testing their potential for interventions, this fellowship could shift both basic science and clinical practice. It will catalyse innovation across neuroscience, engineering, and medicine, while ensuring findings are openly shared and responsibly translated for societal benefit.